Superconformal Field Theories

I am studying non-perturbative aspects of quantum field theories (QFTs) with supersymmetry and conformal symmetry in a variety of dimensions, seeking to learn general lessons about QFT that can be applied to less symmetric, real-world theories.